University of Westminster And Hounslow Primary Care Trust

To develop and implement a Decision Support Software tool for service redesign including scenario generator. To explore and develop novel hybrid data mining algorithms through process modelling and simulation.